A bio-based solution to food security

Food security is of significant importance, both locally in the UK, and more widely across the globe. As such it is highlighted in the UK government's clean growth plan and is one of the 'Global Goals for sustainable development'. The food and drink sector council's Covid-19 recovery plan has highlighted the need to create a more resilient, cleaner and greener food system for the future. One aspect of this that has been more and more evident over recent years, relates to the banning of certain chemical pesticides. This has had the knock-on effect of leading to wide-spread crop failures. It is therefore imperative for sustainable food production that alternative strategies for agricultural pest control are established. Within this project biocleave will work towards these aims, using a biological approach which is both sustainable and maintains UK science at the cutting edge of bio-based technology development.